Produce Healthy Ready meals using Local Produce

**Sheeps and Leeks: Ready Meals Using Local and Home-Grown Produce**

**Project Focus: Productivity, Nutritional Content, Sustainability, and Market Differentiation**

**Overview:** Sheeps and Leeks aims to develop a line of ready meals using locally-sourced and home-grown produce. This initiative will enhance productivity and sustainability while providing nutritious, convenient meal options. The project will leverage precision farming, innovative food processing techniques, sustainable packaging, and collaboration with food scientists and nutritionists.

**Key Components:**

1. **Precision Farming Initiative**
* **Implementation:**
* **Collaborations:** Partner with local farmers in Mid and North Wales, sharing best practices and providing training.
* **Benefits:** Increased yields, reduced chemical inputs, and cost savings.
2. **Collaboration with Food Scientists and Nutritionists**
* **Objective:** Ensure ready meals are delicious, nutritious, and cater to health needs.
* * **Nutritional Analysis:** Analyze and enhance the nutritional content of ingredients and recipes.
* **Recipe Development:** Experiment with innovative food processing techniques like fermentation and sprouting.
* **Health-Focused Menus:** Develop meal plans catering to specific dietary needs such as low-carb or high-protein.
* **Benefits:** Health and nutrition, consumer trust, and innovation in cuisine.
3. **Development of Nutritious Ready Meals.**
* * **Menu Design:** Incorporate superfoods and preserve nutrient content through techniques like fermentation, sprouting, and minimal processing.
* **Local Sourcing:** Strengthen relationships with local suppliers and utilize home-grown produce.
* **Innovative Recipes:** Develop recipes emphasizing balance, flavor, and nutrition.
* **Benefits:** Health and nutrition, convenience, and support for the local economy.
4. **Sustainable Packaging and Distribution**
* * **Eco-Friendly Packaging:** Use biodegradable, compostable, or reusable packaging.
* **Distribution Channels:** Partner with local retailers and online platforms, and consider subscription services.
* **Branding and Marketing:** Focus on sustainability, local sourcing, and health, highlighting the farm-to-table journey.

* **Phase 1: Research and Development (Months 1-3)**
* Conduct feasibility studies on precision farming technologies.
* Develop initial ready meal recipes and conduct nutritional analysis.
* Identify and partner with local farmers and suppliers.
* **Phase 2: Pilot Program (Months 4-6)**
* Produce and test a small batch of ready meals.
* Launch a pilot distribution program with select local retailers and online platforms
* * Begin full-scale production of ready meals.
* Roll out distribution to a wider network of retailers and online platforms.
* Launch marketing campaigns to promote the new product line.

**Expected Outcomes**

* Nutritious and convenient meal options
* Sustainable business model
* Regional economic growth

Focusing on precision farming, collaboration with food scientists and nutritionists, nutritious ready meals, and sustainable packaging, Sheeps and Leeks can create a compelling product line that aligns with the competition's goals, drives business growth, and contributes to the agri-tech and food technology cluster in Wales.